AI-powered research platform for designers to collect and analyse qualitative data - unlocking new opportunities for product development

AI-driven user research software that enables design teams to uncover new opportunities and insights from customers. The guided workflow provides AI-driven modules for collecting insights from interviews, synthesising data, and connecting these insights to their product strategy. Empowering teams to launch features that solve real problems and needs.

Our software is currently in private Beta testing, and we are gathering data on how to improve our existing product offering, before publicly launching the product to a waitlist of over 250 professionals spanning product design and research.

The project will be delivered by a UK-based team that have combined over 40 years experience delivering digital solutions and have a background in product design, software engineering and product management.